Lightweight fuel cell

We propose to develop a lightweight, modular fuel cell for aerospace applications, providing a low-weight, high-efficiency alternative to gas turbines. This project aims to assess the techno-economic feasibility of such a development, including patent landscaping, assessment of possible materials to use and identification of potential partners. Successful delivery of this project will transform PDS Projects from a service provider to a product manufacturer and will allow us to enter new markets, increasing our turnover, profitability and skilled workforce.